Future Low-emission Ammonia Marine Engines (FLAME)

This project will deliver an Ammonia Auxiliary Engine retrofit solution, allowing shipping companies to eliminate auxiliary emissions whilst reducing cost and not adding risk to vessel operations.

At the heart of this solution will be the Carnot Engine. Whereas most internal combustion engines are just 25 -- 35% efficient, a Carnot Engine operates at 72% efficiency. By doubling efficiency, fuel consumption is halved. Fuel account for ~90% of the total cost of power for operators so by reducing fuel consumption, enormous cost savings are delivered. Whereas most ICE are dependent on diesel, a Carnot Engine can use any fuel and change anytime. This project will focus on optimising our ammonia technology, in collaboration with the University of Southampton (combustion simulations to optimise fuel delivery and engine performance) & CAP (high-flow injector development).

Mitsui OSK Lines (MOL) are the world's 5th largest shipping company and a major shareholder in Carnot Engines. Together we have been developing an APU concept for use on their fleet of over 800 vessels and this project aims to accelerate that development. MOL are providing vessel operational insight, experience on running a large fleet, how they wish to implement such a technology and how adopting future fuels can be implemented from the perspective of a global fleet. It was their insight which highlighted the critical importance of adopting a staged implementation process to make the adoption of such technology possible.

Houlder Naval Architects are providing this expertise on how to implement the technology, with four distinct phases overtime:

1. Containerised format -- Easiest to adopt. Find suitable locations for the Ammonia APU to be positioned and thus achieve running hours at sea with minimal costs and complexity of implementation.
2. Space Onboard -- Install one Ammonia APU into the existing vessel without removing any existing diesel engines. This allows the vessel to accrue maximum fuel & emission savings by using the Carnot Engine but whilst retaining full redundancy onboard, in case of any issues.
3. Diesel Retrofit -- As greater confidence is gained, we can begin to replace onboard diesel engines.
4. Full Retrofit -- Ultimate goal is to replace all diesel auxiliary engines with the Ammonia Auxiliary Engine concept and install to New Build vessels at the shipyard.

DCA are supporting the commercialisation, identifying market potential, understanding the global competition, risks and how to accelerate market adoption.